A Molecular Touchscreen

Point-of-care testing (POCT) represents 15% of the of the in-vitro diagnostics market and is predicted to reach 38 billion USD market size by 2022. A key driver for growth is the demand for faster, portable and inexpensive testing for a high number of end users. Mobile phone diagnostics bring new potential to this field on a global scale as rapid, widespread testing requires a non-invasive reader system, calibrated quantitative outputs and the means to collate and compare data. As of 2018, there are 4.6 billion mobile phone users worldwide, rounding up to 67% by 2019 with an uptake in developing countries.

This project aims to explore how wet assays can be integrated with component technologies in the phone with a vision to create a new personal biosensor platform. For example, we will specifically investigate the potential of linking to the electrical properties and measurements made in touchscreen technologies and design a device that responds to (i) changes in ion concentration and (ii) the presence of targeted biomolecules near the screen surface to provide a measurement of personal health. It is anticipated that the approach will scale to tackle broader diagnostic challenges in developing countries where rapid, inexpensive tools with embedded computing and communication capabilities are needed to take on healthcare and agricultural challenges.

The research methodology is based on four steps:
- Research into the full range of sensors available within the phone platform, including ability to access advanced electrode and device structures.
- Identifying suitable physical and chemical model systems to enable a wet assay to integrate with phones. The model systems will begin as simple electrolyte sensors and move to more complex molecular label designs.
- Study quantitative readouts to understand limits of detection and interpretation of results in the context of biosensing.
- Prototyping of hardware links to enable the sensing platform, including a paper study into the scale-up potential to help with delivering impact after the PhD programme.

The project is carried out together with industry partners such as M-Solv Ltd. By uniting latest manufacturing technologies with the most recent advances in affinity protein engineering, DNA technology and cell proliferation analysis, the project combines a variety of academic disciplines, all represented in the EPSRC's strategic portfolio of highly relevant research areas:
- Clinical technologies
- Sensors and instrumentation
- Manufacturing technologies

These areas of biosensing and microscale material manufacturing are highly relevant to the CambridgeSens strategic network, and communication of this research will enable broader impact through other fields and industries, such as water quality associations, the food industry, agriculture and air pollution detection.

Potential impact
Outputs from the CDT will include both research outputs and the training of cohorts of highly qualified, interdisciplinary postgraduates, expert in a wide range of sensing activities.
WHO WILL BENEFIT: Immediate beneficiaries of the research outputs will be industrial consortium partners in the CDT (currently Alphasense, Rolls Royce, Shell, Cambridge Display Technologies, Nokia, NPL and others). They will help steer the training and research programmes of the PhD students and CDT outputs will feed directly into their research programmes and future strategy. Other interested UK companies will also be able to benefit via outreach activities of the CDT (workshops etc) and recruitment from the CDT's student pool. It is anticipated that both national and international policy makers and regulators, e.g. in the area of environmental monitoring, medical diagnostics, etc. will also benefit from the research output of the CDT in terms of setting regulations commensurate with state-of-the-art sensor technologies emanating from the CDT consortium. Potential public-sector beneficiaries include the NHS (sensing advances for medical diagnostics, patient monitoring etc), Museums and Galleries (new sensing techniques applied to conservation of artworks), Armed and Security Services (new sensing techniques and approaches for threat detection and mitigation, contraband and drugs-of-abuse detection - direct beneficiaries will be the Home office and other government agencies, with whom discussions are taking place), Transport (sensor networks for traffic management, pollution control). Beneficiaries of the sensor-training aspect of the CDT will be the afore-mentioned companies, both in the UK and abroad (e.g. EU), who will be able to employ the highly-trained, interdisciplinary postgraduates produced by the CDT, who will be skilled and experienced in a wide range of sensing aspects and technologies. It is anticipated that some of this postgraduate cohort will also remain in academia and hence will implant their sensor knowledge and expertise in Universities outside Cambridge, to the overall benefit of the UK higher-education sector.
HOW WILL THEY BENEFIT: Sensing technologies contribute to an estimated £200bn global market. Thus, there is a very significant opportunity for increasing the UK competitiveness and share in this large market as a result of the new technologies and research outputs emanating from the CDT, coupled with the uniquely qualified and trained researchers emerging from the CDT who will be able to develop new products and forge new markets in this area, both via SME and large corporations in the UK. Thus, there is a very considerable potential economic upside to this activity, in terms of wealth generation and employment in this sector. In addition, there are appreciable potential societal health and well-being benefits from this Sensors CDT. Sensing is central to medical diagnostics and patient monitoring. Future developments in personalized healthcare monitoring, e.g. networked home-monitoring of patients with chronic illnesses will improve patient outcomes and quality of life, and concomitant cost savings for the NHS. There is exciting potential in combining health care sensing (and indeed many other types of sensing) with mobile phone and wireless technology improving coverage, cost, and speed of response. Better and novel sensors will reduce downtime of transport infrastructure due to targeted preventive maintenance; novel sensors will be less intrusive, but more robust, in security measures for public places, etc. The postgraduate cohorts emerging from the CDT will have been trained in a wide range of activities in addition to sensor science and engineering. They will have been exposed to courses in entrepreneurship, and so will be equipped to start up new ventures. Students will also have greater awareness and experience at teamwork, both through activities in the CDT itself, and during secondment to industry.